Shale Gas Play Definition using Controlled Source Electro-Magnetic Geophysics

It is proposed to carry out a feasibility study into the innovative use of 'Controlled Source Elecro-Magnetic' (CSEM) methods to assist with the definition of Shale Gas within the Carboniferous shales beneath the Midland Valley of Scotland. The CSEM equipment, which has been demonstrated in other applications is owned by Edinburgh University (Project Partner) uses non-intrusive geophysical techniques to probe to depths of up to 3,000m below ground surface. The equipment is unique and has never before been used in the unconventional gas sector. The site of the field test will be near Deerdykes, Lanarkshire. The PEDL for the site is held by ReachCSG (Project Partner) who have extant planning permission to drill a shale gas exploration borehole. Data from the CSEM would be compared with seismic data and assist with targetting drilling. Wardell Armstrong will provide Project Management and due diligence for the project, along with geological input, logistics and permitting services. The key objective of the study is to prove the potential of CSEM as a cost effective, safe and reliable technology for the better definition of Shale Gas resources.